STFC Capital Bid from the HEP Group to STFC 2015

This provides essential capital hardware to develop experimental detectors to support our research and provide potential spin-outs.
This research is aimed at understanding the properties of the basic building blocks of the Universe (the elementary particles) and the nature of the fundamental forces that govern the interactions of these particles. In so doing, deep insights will be gained about the origin and evolution of the Universe, especially in the first moments after the Big Bang.
The Lancaster research programme covers all the main types of accelerator facilities and is based on hadron collider physics with the LHC (CERN) machine, and the observation of long baseline neutrino oscillations in Japan and elsewhere. All of this work will be underpinned by Lancaster's expertise in characterising and understanding the properties of heavily irradiated silicon particle detectors, in operating high performance computing facilities on the Grid and in writing offline event reconstruction software.
The hadron collider physics is expected to reveal detailed properties of B hadrons (containing heavy b-quarks) including the mixing of neutral B mesons containing strange quarks, and CP violation which is related to the existence of the matter- antimatter asymmetry in the Universe. Searches for new physics at the LHC will focus on understanding role and nature of the Higgs boson, the existence of new symmetries of nature (e.g. supersymmetry) and extra spatial dimensions.
The neutrino oscillations programme is expected to provide important information about the masses of and the amount of mixing amongst the three known species of neutrinos. If the appearance of electron neutrinos can be well measured in a muon neutrino beam then it may be possible, in a further phase of the research, to establish the existence of CP violation in the neutrino sector of the Standard Model. This could have wide reaching implications for the understanding of the matter- antimatter asymmetry of the Universe.
The development of new particle accelerator technology for high energy particle physics and a broad range of alternative applications is the mission of the Cockcroft Institute. The Lancaster group were co-founders of the Institute and remain committed to supporting its evolution. Equally, we work to develop particle detectors (silicon strip, pixel, LAr TPC) and technologies (CMOS) to benefit the field, but also with potential spin-out benefit to science and society.

Potential impact
1. UK and overseas industry from the contracts that they could receive for construction of the ATLAS tracker upgrade, detectors for a future neutrino experiment and components (eg superconducting RF cavities) for particle accelerator
projects. These projects have been stimulated by our current research at the LHC and with T2K in Japan.
2. UK and overseas industry from knowledge exchange resulting from our own basic research with heavily irradiated silicon particle detectors, for which we have a long and impressive track record. Manufacturers of solid state detectors designed to operate in high radiation environments will benefit from the knowledge and ideas that we are able to transmit, enabling them to optimise the design and performance of their own products.
We will ensure that industry is made aware of our research, and thereby benefit from it, through a broad programme of dissemination involving direct contacts with potential industrial partners and with indirect contacts, namely with refereed publications in high impact factor journals, conference & workshop talks and proceedings, university seminars, articles & interviews in the popular media (television, radio, newspapers & scientific magazines), web-casts and Twitter feeds. We believe that these standard forms of dissemination to the academic community also have the potential to reach industrial partners and are a significant supplement to direct contacts.